In Limbo: How Georgian IDPs Imagine Home Between Past and Future

This research project aims to explore the creative and symbolic dimensions of the social
world of internally displaced persons (IDPs) in the South Caucasus country of Georgia
through the medium of documentary film. Since the collapse of the Soviet Union and
subsequent conflicts around the former autonomous regions of Abkhazia and South Ossetia,
more than a quarter million people in Georgia have been displaced (7.9% of the current
population). Three decades later, many of these IDPs still live in the same makeshift
conditions of their first temporary shelters: old sanatoriums, hospitals or hotels from the
Soviet era. Isolated from Georgian society and economic possibilities, they live in memories
retold and future hopes of return but unable to create a satisfactory life for themselves in the
present. Through the making of a feature-length documentary film, I want to critically
investigate how narratives of home (produced by IDPs themselves and also by the Georgian
government and public discourse) function both as a coping-mechanism and as a trap that
makes it difficult for people to change their situation. They exist 'in limbo', continually
caught in a state of uncertainty. I will work in collaboration with the Georgian documentary
photographer Tako Robakidze, using methods of reflexive performativity in order to create an
in-depth, multi-faceted portrait of people's individual experience. The finished film and
written reflective thesis will constitute an original perspective on a regional conflict that
touches on larger questions of home, identity and narratives of nationalism.